Using cold adapted photobionts to improve photosynthesis in economically important organisms

It is predicted that global population numbers will rise to 9.6 billion by the year 2050 (Bradshaw and Brook, 2014). This coupled with the rise of average global temperatures and climatic change poses a significant risk to global food security. Current agricultural practices in many parts of the world are archaic demonstrating the potential for optimisation; preventing significant deforestation and increasing water use efficiency. One solution for optimisation can be through the application of genetic engineering.

An area of plant biochemistry that has been highlighted as a significant bottle neck in plant productivity and therefore in need of optimisation, is the activity of Rubisco. This is the enzyme that acts as the primary catalyst for CO2 fixation in photosynthetic organisms. As a result Rubisco is the most abundant protein on earth with 5kg of Rubisco for every human (Phillips and Milo, 2009). However it is both inefficient in terms of catalytic rate and specificity. It evolved in a CO2 rich atmosphere 3.5 billion years ago, where specificity was not a requirement (Bracher et al., 2017). This was proceeded by two great oxygenation events in earth's history which necessitated the rapid
evolution of Rubisco, increasing specificity for CO2 relative to O2 (Erb and Zarzycki, 2018). None the less, specificity remains an inefficiency in Rubisco action as the enzyme will frequently catalyse the binding of oxygen with RuBP. This leads to the formation of 3-phosphoglycerate (3-PGA) and 2-phosphoglycolate (2-PG) of which 2-PG is toxic to the plant. Therefore it must undergo a highly energetic metabolic process through the chloroplast, peroxisomes and mitochondria to recycle RuBP from 2-PG. Alternatively binding of CO2 with RuBP, catalysed by Rubisco, results in the formation of two 3-PGA molecules; products that can be used to synthesise further sugars for growth (Bracher et al., 2017). The two components of Rubisco kinetics are often interlinked leading to a trade-off between specificity and catalytic rate with an increase in one negatively impacting the other.

In contrast, within high latitude marine environments concentrations of CO2 increase relative to O2 due to differing absorption kinetics. This coupled with the presence of a carbon capture mechanism (CCM), found in many marine photoautotrophs is hypothesised to remove the stringent requirement for Rubisco specificity. This in turn would give rise to higher than expected catalytic rates at low temperatures (catalytic rate falls exponentially with decreasing temperature) (Feller and Gerday, 2003).

Therefore investigating this relatively understudied clade of cold adapted marine organisms, largely consisting of algae species, may give rise to potentially novel and beneficial variations of Rubisco. A concept that can be bioengineered into economically important crops. This will be achieved primarily through the following steps:

1. Collection and Culture
This study will initially require the culturing of psychrophilic algal strains obtained from culture banks and raw glacial samples.
2. Sequencing
This will be followed by the subsequent sequencing of the Rubisco genes to determine the degree of genetic variation of the algal Rubisco from other temperate organisms.
3. Kinetic assays
Sequencing will be performed in conjunction with kinetic assays and high throughput Rubisco quantification. This should elucidate to the evolutionary mechanism that allows polar algal populations to assimilate carbon efficiently.
4. Upscale
Algal bioreactors are a constituent part of industry. Psychrophilic algae have great potential for biotechnological application, with enzymes being active at low temperatures. Therefore the final step of the study is to optimise media and hardware to culture biologically interesting strains on a large scale. Through the application of growth models.